The role of interleukin 18 for innate and acquired immunity in tuberculosis.

The tuberculosis agent, Mycobacterium tuberculosis, kills 2 million people worldwide each year. Mycobacteria survive and proliferate within phagocytic cells of the immune system, the macrophages, defence cells with potent antibacterial mechanisms. Immune mediators such as interferon gamma (IFN-?) activate macrophages and promote bacterial killing. IFN-? is secreted by T lymphocytes and natural killer cells upon instruction by the macrophage-derived mediators, interleukin 12 and 18 (IL-18). We recently observed that mice lacking IL-18, die much earlier of experimental tuberculosis than wild type mice. Thus, IL-18 appears to be essentially involved in promoting protective immunity against tuberculosis. Here we propose to carry out a detailed analysis of the function of IL-18 during the immune responses against tubercle bacilli in order to understand its effect on downstream immune mediators promoting protective immunity. This knowledge will guide the development of improved immune prophylactic and therapeutic measures to boost protection against tuberculosis. Our research will be published in scientific journals widely accessible to the public.

Technical abstract
Despite more than 100 years of research, tuberculosis is still the most important bacterial infection world wide. The causative agent, M. tuberculosis survives and proliferates within macrophages. Immune mediators such as interferon gamma (IFN-?) activate macrophages and promote bacterial killing. IFN-? is predominantly secreted by natural killer and T cells upon instruction by two cytokines, interleukin (IL) 12 and 18 primarily produced by dendritic cells and macrophages. IL-18 is involved in many immune functions. We recently found that mice lacking IL-18 succumbed to tuberculosis much earlier than wild type mice and presented with significantly higher bacterial numbers in the organs. Therefore, IL-18 appears to be essential in promoting protective immunity against tuberculosis. Yet, it remains unclear whether IL-18 boosts either innate or acquired immune elements or both to achieve protection. Here we propose to analyse in detail the function of IL-18 in immunity against tuberculosis in the mouse in order to understand the basis for protective immunity in tuberculosis, which is essential to improve prophylactic and therapeutic immune measures against this important disease.